Automated retrofit solutions with AI

The Future Fox has developed innovative tools using AI to drive community engagement in public consultations, simplify planning information and associated processes.

This project will demonstrate the application of these technologies to reduce the bureaucracy and complexity associated with decarbonising buildings in order to meet the UK's carbon saving targets.